BVLOS Drone operations in non-segregated airspace

CAP722, CAP1861 and CAP1915 indicate, that Beyond Visual Line of Sight (BVLoS) operations in UK are possible in unsegregated airspace subject to the 'Detect and Avoid' capability of the Unmanned Air System (UAS) being as good as the 'See and Avoid' capability of conventional aircraft under Visual Flight Rules (VFR). If no such technology is available, then segregated airspace (a Temporary Danger Area (TDA)) should be established. TDAs are required, because they reduce risks to conventional traffic imposed by Remotely Piloted Aircraft System (RPAS) to as low as practically possible. TDAs by their nature, segregate the airspace and prohibit other airspace users from accessing the airspace unless specific permission is granted.

Currently there are multiple TDAs promulgated in the UK Aeronautical Information Publication (AIP). The reasons for them vary but examples of use are to facilitate RPAS to carry out operational flights for the purposes of Maritime Surveillance in the area of the English Channel. An other is to facilitate RPAS to carry out delivery flights to remote areas for the purposes of a government led COVID-19 response plan to assist the National Health Service. The TDAs are required because the aircraft will be operating BVLoS and are currently unable to demonstrate adequate Detect and Avoid capability. However, TDAs are not a long-term solution.

It is understood that there are currently multiple live applications with the CAA for the establishment of TDAs to enable BVLoS RPAS operations. There is a risk that accepting these requests will create a patchwork of temporary airspace segregations that will quickly become unsustainable because of the impact on safety and efficiency, specifically:

\* SAFETY -- more temporary segregated airspace increases the risk of infringements by other aircraft into the protected zone, which may result in mid-air collisions.

\* EFFICIENCY -- more temporary segregated airspace limits access to aircraft into the protected zone, constraining the operations of other aviation activities.

This project aims to develop and deploy a solution for BVLoS UAS operations in **non-segregated** airspace.

The solution will provide RPAS operators (and other equipped aircraft) with real-time, shared situational awareness of the airspace, enabling the RPAS operator to strategically and/or tactically detect and avoid other aircraft during BVLoS operations.

The work package will demonstrate that BVLoS operations in non-segregated airspace are safe, can meet with regulatory approval and integrate seamlessly with manned aviation whilst still providing safe and efficient access to the airspace by all airspace users.